Title (150 characters) Aerodynamic Topology Optimisation

In the modern world, and especially in the aviation industry, due to issues such as climate
change and rising fuel costs, efficiency of vehicles and aircraft has become the main focus of research and new designs. Human designers can only go so far in improving the efficiency of a given design at its task, and often this is not far enough. Numerical optimisation can be used to produce designs far superior at their task than any human could. This is especially true in complex areas of design such aerodynamics. Here the aerodynamic optimisation of components can yield great benefits in the efficiency and performance of the design. As a result of this there is ever increasing demand from industry for aerodynamic optimisation, and thus large scope for the development of new methods to allow the continued improvement of designs in the future.